Game Conscious™ Dialogue

The last 20 years of mainstream video game development has been defined by a core mission: to create immersive 'living' worlds where everything you do has meaningful consequences.

This has led to the creation of vast open 'sandboxes' - from GTA V and Assassin's Creed to Cyberpunk 2077 and Starfield - where players have the freedom to take whatever action they please, in whatever order, and for the world to respond in believable ways.

One element of games, however, is letting the side down; namely, the conversations that players can have with NPCs (non-player characters).

As games increase in size and flexibility, it's becoming increasingly hard to create dialogue for every possible outcome. Many modern games try to 'brute force' their way out of the problem: the script for Baldur's Gate 3, for example, has more than 2 million words. But eventually, no amount of labour will be able to accommodate for the sheer myriad of unpredictable behaviours and emergent outcomes on offer. And so, as soon as players start to go off-script, NPCs exhibit an "immersion-breaking lifelessness" (GamesIndustry.Biz).

Our project offers a game-changing solution: "Game Conscious"(tm) Dialogue. By connecting real-time game data with generative AI, we are creating technology that can generate relevant and meaningful NPC dialogue... for literally anything that happens in the game. Even if what's happening is 100% unique and totally unpredictable.

The project builds on the prototype created under the MyWorld Challenge Call - and will be delivered in collaboration with the University of Bristol (UoB). It will involve R&D for the core technology, via three "Lab Phases" - each focused on a more advanced aspect of "Game Conscious"(tm) Dialogue. Success will be measured through a series of in-depth user studies that assess player immersion.

Ultimately, this project will deliver a step-change technology to UK studios - enabling them to create experiences that deliver on the player demand for a truly 'living' world, for the very first time. It also represents an opportunity to position the West of England as "a hub for generative AI in games", delivering meaningful growth not just for our business, but for the region as a whole.